Safeguarding urban communities: Using data science to determine the impact of the spatial structure of urban activities and residential segregation on

Safeguarding urban communities: Using data science to determine the impact of the spatial structure of urban activities and residential segregation on the spreading of infectious diseases